Glenn Howells Architects

Glenn Howells Architects wishes to obtain the Cyber Essentials kitemark and begin on the journey to obtaining the ISO27001 accreditation. We also wish to improve our security awareness as an architectural practice. We are continuously striving to improve internal processes which in turn benefits our employees and our clients.